University of Bath And TMO Renewables Limited

To investigate the influence of microbial amino acid metabolism on fermentation efficacy, to improve a commercial ethanol production process, using waste biomass as feedstock.